Climate-smart forestry: understanding and predicting tree demographic responses across time and space

- The impact of climate change on production forests.
- Forest demographic responses across time and space.
- Functional traits for climate-smart forestry.
- Integrating novel tools and technologies for more effective forest management.

Key BBSRC Priority Areas: Understanding the rules of life / Transformative
technologies / Bioscience for sustainable agriculture and food